Unravelling why some brassicas like it hot - a computational and genetic dissection of flowering time and heat stress

How to plants determine when to flower? How do plant process information? How to plants deal with heat stress? How do plant compute their best strategy for survival in a changing climate? Join a diverse, international and fun interdisciplinary team to unravel how some crop accelerate their flowering and respond to heat stress. In this project you will find out through direct measurement how genes respond to environmental perturbations and change their expression. You will analyse a lot of data and apply machine learning tools. You will work alongside other students, postdoctoral fellows and research assistants at a leading centre of research excellence.

If you have a strong computational, physical or mathematical background and an interest in developing those skills further by applying them to the important problem of unravelling the control logic of plants, or if you have a biological background and a keen interest in plants and want to learn computational and data analyst skills, then this project might be for you.